Assigning spectra to galaxies in semi-analytical models of galaxy formation

The semi-analytical model GALFORM does not store spectra for model galaxies.
The project will investigate different approaches to assign spectra to the model galaxies,
either by integrating principle components of stellar specta into the modelling or using other
predicted galaxy properties and establishing a link to the SED using machine learning.